Advancing X-ray Spectroscopy Diagnostics for High-Energy-Density Physics

This proposal seeks support for two 2-week research visits by Prof. Sam Vinko to Lawrence Livermore National Laboratory (LLNL) to establish a collaboration with Dr. Tilo Doeppner’s team on advancing x-ray spectroscopy diagnostics for high-energy-density (HED) physics and inertial confinement fusion (ICF). Building on the National Ignition Facility’s (NIF) landmark achievement of reproducible fusion ignition, the project aims to lead to the development of experimental platforms that can leverage state-of-the-art experimental capabilities at x-ray free-electron laser (XFEL) and optical laser facilities, alongside joint efforts on computational modelling of material properties, collisional-radiative kinetics, and opacity under extreme conditions.
The collaboration will leverage Prof. Vinko’s internationally recognised expertise in XFEL–based ultrafast spectroscopy, non-equilibrium plasma physics, and data-constrained modelling, and LLNL’s pioneering work in precision NIF experiments, to generate new analysis frameworks and experimental strategies addressing fundamental challenges in plasma physics, including measuring electron-ion equilibration, transport coefficients, and testing opacity models. This collaboration is both timely and strategically significant given the recent advances in high-resolution x-ray diagnostics and the growing international momentum in inertial fusion energy (IFE) research as highlighted by substantial new fusion-specific XFEL investments in both Europe and the US.
The proposed research programme will be aligned with Prof. Vinko’s sabbatical period and encompasses three focus areas:
(i) advanced diagnostic development, including the integration of machine-learning-enhanced XFEL techniques into NIF experiments;
(ii) co-design of spectroscopy-driven experimental campaigns targeting collisional-radiative processes and transport phenomena in ICF-relevant regimes; and
(iii) computational framework development coupling quantum molecular dynamics, time-dependent density functional theory, and collisional-radiative modelling with robust uncertainty quantification.
Expected outcomes of the collaboration include joint publications, novel diagnostic protocols deployable across major laser and XFEL facilities, and open-source analysis tools for the global High Energy Density Physics community.
Longer-term impacts comprise strengthened UK capability in fusion-relevant plasma physics, enhanced UK-US collaboration in areas central to national interests. While not part of this project, active collaborations of this kind act to enhance our ability to train the next-generation of researchers by providing them access to flagship experimental facilities and expertise worldwide. By catalysing sustained collaboration, which we aim to support in the future through joint research grants, coordinated beam-time applications, and shared facility access, this initiative promises exceptional scientific value and aligns with national ambitions to support inertial fusion energy development.